Modular Energy Storage with Clean Hydrogen (MESCH)

**MODULAR ENERGY STORAGE WITH CLEAN HYDROGEN (MESCH).**

The MESCH project will develop and deploy a new category of battery and hydrogen production technology (a battolyser) within a modularised hybrid energy storage system. MESCH can be used for electricity supply, cooking, or to support education and employment. During our 2-year project, project partners will develop, deploy, and validate a pilot MESCH installation at a hospital in Malawi. We will also investigate the needs of Malawi end-users, train local operatives to ensure upskilling, and develop a business plan to enable rollout of MESCH to other communities, first focusing on socially and economically critical organisations, in particular hospitals, schools, community centres, and small businesses. Our longer-term plan will include deployment in other African and Asian regions.

Motivations for our development of the MESCH system are manifold: Over 800 million people have no reliable access to electricity, particularly in sub-Saharan Africa. Approximately 2.6 billion people worldwide lack access to clean cooking and the responsibility for household food provision falls disproportionately on women. Organisations in Malawi face particularly fierce issues: Blackouts, reliability issues, and affordability issues are commonplace, impacting social welfare and economic development negatively.

MESCH will involve technical, business, and academic partners in the UK, Malawi, and Bulgaria, who are well positioned to support our long-term goals and enable mass-manufacture of MESCH components, systems, and solutions. Our innovative solution is low cost and works with renewable energy---it will accelerate clean energy access to meet UN Sustainable Development Goals SDG7 and SDG13\.